Non-literal language use in machine and human translation for dubbing.

Non-literal language features in film are problematic for existing machine translation (MT) approaches, for example because they may have culture-specific implied meanings that MT systems cannot infer, they may be unique ideas originated by the speaker spontaneously (creative language use, linguistic innovation), or their intended meaning may rely on the extended linguistic or visual context in which the utterance is embedded. MT approaches, which rely on linguistic surface structures to identify language patterns, struggle with these kinds of non-compositional, pragmatic and context-dependent meanings, which, however, play a central role in film because they drive forward the story and are crucial to character development. Human dubbing translators, too, face challenges with non-literal language, albeit on the level of re-creating it in equivalent and lip-synchronous ways in the target language, and not on the level of recognising it in the original text.

The project will integrate the distinct qualities of MT and the human translator to identify linguistic, textual and visual characteristics of non-literal language in film, and express them as heuristics or algorithms a computer could interpret, so that it might be possible to improve MT, or at the very least identify areas where MT is expected to struggle to direct human translators' effort.
The project taps into the grey area between two distinct views of translation, namely translation as a culture-based interpretive-creative process and translation as a computational-statistical procedure. As a consequence, research on human translation and MT have become increasingly uninformed by one another. The project aims to offer a solution to a specific pervasive problem identified in professional AVT practice by integrating humanistic and MT approaches to translation. It is driven by three broad research questions, which can be shaped by the student candidate, for example with respect to the languages to be considered:

1. How do MT systems and human translators handle non-literal language use in film?
2. How can MT and human translation processes be integrated in AVT?
3. How can MT systems be enhanced by formal descriptions of non-literal language use in film?

The project will include multiple methods and analysis dimensions including:

- Analysis of non-literal language in film, with the aim of formalising non-literal language as a film and dubbing text phenomenon. ZOO Digital will provide a set of films, original and dubbing scripts, which allow application of corpus linguistic methods as well as qualitative linguistic analysis.
- Linguistic-pragmatic analysis of translations of non-literal language by MT systems in order to understand the limitations of the current systems.
- An observational study of human dubbing translators' behaviours as they translate different types of context-embedded non-literal language. This should include self-report methods (for example think aloud protocols, stimulated recall) and direct measures (for example eye-tracking, keylogging, screen recording). The observational study will provide evidence of text- and language-based decision-making procedures and contribute a human processing perspective to the formal description of non-literal language.

The overall outcome of the project will be a formal description of types of non-literal language use that can be operationalised for MT and a refined understanding of the role of the human translator in relation to MT and how they can be integrated in a human-machine translation system for dubbing.